Evaluating the Hidden: Documenting and Measuring Cultural Value in the City of Leicester

Leicester's unique position as a 'minority majority' city, one of the most diverse in the UK outside London, brings with it many opportunities for observing different cultures in practice. Using Leicester
as a cultural laboratory, and working with Leicester City Council's Cultural Ambition Panel and Culture Directorate to learn more about the rich cultural traditions and ambitions of the city, and with De
Montfort University's Creative and Cultural Industries Group, the research will develop innovative methods for documenting and measuring value in diverse forms.